Troubled Waters, Stormy Futures: heritage in times of accelerated climate change

The winter storms of 2013-2014 set new precedents of coastal damage in the UK, forcing government, heritage bodies and local communities to seriously reconsider the future management of coastal heritage. Relevant organisations were seemingly unprepared for these events, and communities were possibly surprised by what had happened, as well as by their own emotional response. Over 8200 miles away, in the low-lying island nation of Kiribati in the Pacific Ocean, over 100,000 citizens face the possibility of permanent relocation due to climate change and sea-level rise which threaten homeland and heritage. Troubling in itself, Kiribati also presents an unsettling visualisation of a collective future. These diverse settings are brought together in this project through the exploration of current and potential loss of heritage in times of accelerated climate change.

In the UK our project partners, the National Trust, own 742 miles of coastline and face difficult negotiations regarding their Coastal Adaptation Strategy. This research will consider the challenges facing heritage organisations and communities by focusing on three case studies; two of these are National Trust sites: Porthdinllaen (in North Wales) and Durgan Village (in Cornwall), with these two villages at risk respectively of increased tidal flooding and coastal erosion. The third case study in Kiribati considers a more urgent situation, exploring the societal and personal effect of potential whole-scale loss on perceptions of heritage, sense of place, religious beliefs and cultural identity. At each distinct site we will explore community, heritage and government responses to current challenges, as well as strategies for a stormy future. The data collected will be archived with project partners National Library of Wales and Cornish Audio Visual Archive, providing a legacy for this research and the communities under threat. More immediately, we hope to inform improved communication and consultation processes for these and comparative communities in future.

Whereas popular imaginings of 'heritage' are likely to include buildings or assets with acknowledged historic value, there is an increased awareness among heritage organisations and administrations such as the Welsh Government that the more 'ordinary' or 'everyday' can also be valuable to communities, embedded in local history and the texture of lived lives. Broader definitions of heritage could include a bus shelter, coastal path, or even a particular tree, because they have meaning to the people who experience them. In order to deepen our understanding of 'sense of place', we will use a multi-layered interpretation of heritage as a concept and a process relating both to the tangible as well as the intangible (values, beliefs, practices). This strategy is essential to fully appreciate the subtle and traumatic ways in which climate-change disrupts community lives and identities, with potentially painful transitions ahead.

This interdisciplinary project invites collaboration with the Australian poet Mark Tredinnick, who will visit Kiribati and offer a poetic response to the effects of climate change on 'place' in more abstract terms. This research claims a greater stake for arts and humanities disciplines in climate adaptation debates, mostly dominated by natural and social scientists, and we will adopt an innovative approach towards engagement in and dissemination of our research. There will be poetry, films, conversation and community stories as well as scholarly and qualitative analysis. Artistic responses will be useful in connecting and articulating perceptions of the past and imaginings of the future at these sites, and in a broader cultural context. Our edited films, freely available to relevant organisations, may serve to amplify and bridge multiple voices, forging local and international cross-cultural understanding of the effect of climate change on heritage, communities and sense of place.

Potential impact
Our research will develop deeper understandings and framings of heritage loss at a local level and international level, investigate how the impacts of climate change disrupt this heritage, and seek strategies for improved communication and consultation around these issues. This work will benefit communities at a grassroots level through direct engagement, as well as comparative communities in future. We will create multi-media resources and make them freely available to pro-actively targeted organisations, share our findings through our website, and promote the research through social media. This is a conscious effort to inhabit local, national and transnational public spheres, with collective benefits from enhanced dialogue and 'good information'.

1. Policy-makers and government: We will engage relevant government/policy makers (national, regional and community levels) through interviews, and shared findings. In Wales, the Welsh Government is currently holding a 'national conversation' about climate-change, are interested in 'sense of place' work and site public communication as a key priority with flooding and coastal adaptation. The WG is loosely connected to the project through these collaborators: (i) Sustainable Wales (who have agreed to host videos), (ii) Climate Outreach Information Network (lead advisors for the Welsh Government on sustainable development narratives), and (iii) Prof. Mike Philips, professor of coastal geomorphology (project advisor, active in policy circles). In Kiribati we have access to policy makers through the involvement of Claire Anterea Kaitaake (Kiribati Adaptation Project), and through the advice of Riibeta Abeta, former Senior Environment Officer (Kiribati Government). Our multi-media resources would be made freely available to the Kiribati Government for local and international advocacy and informational purposes.

2. International organisations: We are in dialogue with: Climate Outreach Information Network (our collaborators) and Pacific Calling Partnership, and seek to develop connections with: Pacific Island Development Programme, Pacific Water Institute, United Nations Environment Programme, Union of Concerned Scientists

3. Third Sector: The National Trust (partners) are integrated into our research in several ways: attending out symposia (beginning and end of project); grass-roots involvement in the UK case studies; interviewed as part of our contextual overview on heritage organisations and climate change. They will share and disseminate findings through their organisation and networks. With our partners, the National Library of Wales and the Cornish Audio Visual Archive, we will co-develop methodologies for archiving the contemporary life that we encounter in our case studies. This will have long-term impact for NLW and CAVA, future researchers, and the documented communities. With a strong religious aspect to our research in Kiribati, we would target: Christian Aid, World Council of Churches, Forum on Religion and Ecology (FORE).

4. Creative Collaborations: We have two direct non-HEI collaborations to create artistic work which can reach a broad international audience (i) Australian poet Mark Tredinnick will visit Kiribati, to write about 'place' in times of accelerated climate change; (ii) The PI will collaborate with Kiribati locals and sound-recordist Richard Gott to create short online films. Arts output will be publicised and disseminated by project collaborators: Cape Farewell and Welsh Literature Exchange, and will interest: New Welsh Review, Planet Magazine, Association for the Study of Literature and the Environment (ASLE), Centre for Contemporary Art and the Natural World (CCANW), RANE (Research in Art and Nature), and various literary publications.

5. The media: We would contact Guardian online, Australia Network News online, OneClimate, The Kiribati Independent etc and local media at case-study sites (radio, newspapers, community newsletters.)